University of Hertfordshire and Ortus Telematics Limited KTP 23_24 R6

To revolutionise emergency medical services through enhanced asset monitoring with live tracking, a unified vehicle system solution, and RFID data comparison. The KTP will create pioneering solutions making emergency services safer and more efficient using real-time monitoring of vital equipment, simplified vehicle management, and advanced data analysis.